On-Farm Digital Semen Testing to Improve Herd Fertility

Fertility is a cornerstone of farm productivity, but outcomes vary throughout the year on livestock farms across the UK. While health, nutrition and management can be controlled, when it comes to using frozen AI semen, farmers are often left unsure if it will perform as expected. Semen quality can vary between bulls and can also be affected during transport and storage before use. Poor-quality semen means wasted money, failed services, and more unproductive animals on farm -- which also increases greenhouse gas (GHG) emissions.

This farmer-led project will trial SemenRate, a simple on-farm tool that allows semen quality to be checked quickly and cheaply using a microscope and lens camera. The app gives instant results on motility, helping farmers make better decisions before using semen.

By testing this approach on working dairy farms, the project will create a practical protocol that other livestock farmers can adopt. The aim is to reduce waste, improve fertility and herd productivity, and cut GHG emissions by ensuring the genetics farmers pay for are successfully passed into their herds.